Multiscale Metrology Suite for Next-Generation Health Nanotechnologies

The bespoke Multiscale Metrology Suite, will combine powerful leading-edge detectors for measuring nanomaterial properties and transform the measurement of health nanotechnologies. We will build a modular system combining the latest in flow field fractionation technologies with mass spectrometry, Raman and light scattering detectors for the physical and chemical measurement of nanomaterial properties.

The requested equipment will enable world-leading researchers at the University of Strathclyde, other UK academic institutions, and industry to accelerate their research into new technologies for healthcare applications and remain competitive in the global race for delivering new innovations in health. Moreover, this equipment will generate new research avenues and partnership opportunities that will create a step-change in the physical and chemical analytical capability and infrastructure for UK health nanotechnology research.

This leading-edge suite will ultimately reduce the time and costs associated with delivering new diagnostics and drug treatments, improving quality of life and delivering much needed lifesaving drugs to patients. Strong partnerships with industry partners and government facilities will ensure that this national facility will remain globally-competitive and deliver innovations.